Ultrasonic Fractional Purification of Recycled Al Alloys

Abstract
This PhD project will develop fundamental and applied basis for fractional solidification technology of recycled aluminium alloys. The novelty of the project is in combination of thermochemistry of recycled alloys, ultrasonic processing of melt and fractional solidification for achieving higher purity of aluminium extracted from recycled stock.

Keywords
Solidification, aluminium, partitioning, ultrasound, recycling

Project Scope and Research Objectives Defined
Recycled Al alloys are typically contaminated with harmful impurities of Fe, Mn and other elements that form eutectic systems with Al. Currently the re-use of such alloys involves their dilution with primary alloys or aluminium (expensive and with larger carbon footprint) or by additions that modify the shape of the intermetallics (maybe expensive and harmful for other properties, e.g. corrosion).

There are some earlier works where interrupted (fractional) solidification was suggested as a technologically viable way of purification of the melt from soluble impurities. In eutectic systems, e.g. Al-Fe, Al-Mn, Al-Cu, Al-Mg, Al-Si, hypoeutectic alloys show large partitioning of solute elements between liquid and solid phases, with these (impurity) elements accumulating in the liquid phase while the solid phase (Al) remaining almost pure especially in the early stages of solidification.

In the fractional solidification method, a water- or air-cooled substrate is put into a contaminated melt and solidification of relatively pure Al starts on it, while the rejected solute is accumulated in the rest of the melt. At a certain moment the substrate with the purified Al is extracted from the residual melt. The remaining melt can be recycled as master alloys or subjected to repeated fractional solidification.

Ultrasonic processing of melts is known to induce special conditions such as heating, cavitation and streaming that may have potential benefits for fractional solidification, accelerating the diffusion and transport of the melt from the solidification (reaction) zone.

There are three main challenges in the proposed project
a better understanding and the related ability to establish control of fractional solidification using dedicated experiments, thermodynamic modelling and heat/mass transfer simulations.
understanding the mechanisms of ultrasonic treatment in the fractional solidification through smaller scale experiments.
design and test a prototype system and demonstrate the feasibility of the approach in application to the scrap of different origin and composition.

The results obtained will be of considerable scientific and applied value and publishable in leading scientific journals and conferences (following the agreed approval procedure).

The research objectives are:
1. Study the fundamentals of fractional solidification based on thermodynamic modelling (Thermocalc) and experimental work. - knowledge transfer.
2. Establish the relation between the process parameters (melt and substrate temperatures, solidification and cooling rates, ultrasonic parameters, composition of the initial and target alloys) and the degree of purification. - knowledge transfer.
3. Design and built a lab-scale prototype to test the feasibility of the developed approach as applicable to the recycled alloys of different origin (automotive, construction, aircraft scrap). - knowledge transfer.
4. Educate a young scientist. Milestone - PhD.

Expected key project outcomes defined, i.e. New technology or PhD or Creation of new Standards or creation of new processes, etc.
This project will create new knowledge for JLR in the form a PhD thesis in the subject of aluminium recycling which will help shape the sustainable future for JLR products.
This project will provide a working lab-scale prototype for further technological development along with a number of reports and scientific papers.